Building an AI system to automate programme scheduling for multiple live streaming services

Happy AI Ltd, a UK SME, is building an AI based system to increase productivity in scheduling live TV streaming. The system increases productivity by decreasing the amount of time that people need to spend on scheduling, enabling them to spend more time on higher value work.